The Typical and Atypical Development of the Social Brain During Infancy

As adults we all have a network of regions within our brains that are tuned to process social stimuli such as faces, eyes, and hands. This network is sometimes called the ?social brain?, and very little is currently known about the way it develops over the first years of life. Aside from the basic science interest, this topic is important to study since it will help us understand the developmental disorder, autism. Autism can be a serious disorder that significantly impacts on the whole family, as well as on the individual concerned. While the symptoms of autism have been carefully studied beginning at the age of diagnosis (usually around 3 years), how it emerges over the earlier years remains a mystery. A better understanding of the early warning signs for later appearing autism is essential for developing interventions that may prevent the full symptoms from appearing in at least some individuals. We have pioneered methods to investigate brain function and development in infants, and will now apply these methods to baby siblings of older children diagnosed with autism. These babies are at greater risk for developing autism because they are genetically related to an older child with autism. Babies will take part in activities designed to be fun and stimulating for them, like watching animations on a television screen or playing games with the researcher. Sophisticated techniques are used to measure brain and behavioural development. For example, eye-tracking techniques are used to measure precisely where babies are looking and how quickly they move their eyes, and natural brain activity can be measured using a custom-designed, baby-friendly, ?hairnet?. When the children reach 2 and 3 years of age, we will conduct tests to see whether or not they show symptoms of autism. In those children who do show symptoms of autism, we will re-examine the data on their brain function and behaviour from the first two years in order to understand the factors that differentiate them from babies who did not go on to develop autism. This information will improve our knowledge of the earliest core symptoms of autism, and will help in the design of interventions that may alleviate the condition in some children.

Technical abstract
This proposal addresses the developmental origins of the human ?social brain? network. We will study brain functions and behaviour in typically developing human infants and toddlers, and those at elevated risk for a later diagnosis of autism (infants with an older sibling already diagnosed: ASD-sibs), to investigate three hypotheses: (1) infants are biased to attend to social stimuli, and these biases contribute to the postnatal emergence of the cortical social brain network; (2) the specificity and localisation of this network emerges postnatally through an interactive specialisation process; and (3) in autism there is a failure of one or more of these biases, or attention mechanisms, which subsequently disrupts the typical emergence of social cognitive functions. In section A, we will conduct a multi-method longitudinal study testing infants and ASD-sibs at 6 and 12 months. Assessment of ASD symptoms in the at-risk group will be conducted at 2 and 3 years old. The low-risk controls will be assessed in other measures of attention and social cognition at these ages. The results of this study will (a) test the above hypotheses, (b) assess whether the ?broader autism phenotype? exists in infancy, and (c) reveal the brain function and behavioural measures in infancy that best predict a later diagnosis of autism. In section B we will further test hypotheses (1) and (2) in a series of studies with typical low-risk infants. Specifically, we will trace the neurodevelopment of (a) orienting to faces, (b) the importance of direct (mutual) gaze, (c) the functions of the superior temporal sulcus in relation to dynamic social stimuli, (d) the interaction between different streams of face processing, and (e) the temporal dynamics of live social interaction. The results of the basic research in section B will underpin future studies of infants at-risk for ASD and related disorders.